Active-dissipative nonlinear spatially extended media: Complexity, coarse-graining, multiscale analysis and numerical methods

Spatially extended systems (SES), i.e. infinite dimensional dynamical systems described through partial differential equations deterministic or stochastic in large or unbounded domains, are typically characterized by the presence of a wide range of characteristic length and time scales which often leads to complex spatio-temporal behavior. SES arise frequently as mathematical models of a large variety of natural phenomena and technological applications. The complexity of SES and their dynamics is such that it is very difficult, if not impossible to analyze them directly, either mathematically or, in several cases, numerically. It is imperative, therefore, to seek a low-dimensional description of SES, i.e. to produce coarse grained models that capture most, if not all of the essential dynamic features of the particular applications and which are much easier to study analytically and numerically. The primary aim of the proposed research is the development of state-of-the-art efficient methods for mode reduction and coarse-graining of SES, both deterministic and stochastic.

Potential impact
The immediate impact will be academic and felt across a spectrum of disciplines, such as applied mathematics, applied physics, numerical analysis, fluid dynamics and stochastic modelling. This stems from the nature of the proposed research which is a combination of applied mathematics, applied nonlinear dynamics, numerical methods and stochastic processes. The impact on the non-academic sector will be felt towards the end of the project and once several successful trials of simulations of complex interfacial flows have been completed. These should be of great interest to workers in the industrial sector with interests in the development of predictive computational models for technological processes that involve complex thin-film flows and more general to industries that exploit such flows, e.g. in the rapidly growing area of micro-/nano-technology.